Flying Factory Assembly Jig for Autonomous House Construction

"1. Provide a literature review on current and emerging technologies within the construction industry to support EPSRC/H2020 bids;
2. Concept a production line for manufacturing rapid on site construction for a selection of various house designs;
3. Create a discrete event simulation model to develop the most cost effective design with ability to use scenario planning to select a cost effective manufacturing facility and design an assembly jig that will facilitate autonomous house construction. "